Safe Poultry, Secure Future: Guided Biotics® to mitigate Campylobacter in farming systems for sustainable agriculture

Agriculture is confronted with a multitude of significant challenges, including the imperative to enhance productivity to meet the demands of a growing global population, all while acting as responsible stewards of environmental resources through sustainable practices. In the realm of animal production, accomplishing these global objectives necessitates maintaining the highest standards of health and welfare. It is particularly crucial in today's context, where the rise of antibiotic resistance poses a threat to human health, to strive for judicious or even non-usage of antibiotics in preserving animal health. This ambitious goal calls for the implementation of innovative and disruptive pathogen control measures that ensure the future of farming and enhance resilience in agricultural systems.

_Campylobacter_ represents a One Health challenge and poultry is considered the most important vehicle of contamination since the poultry market accounts for 115 million tonnes of the animal protein market (36%). Whilst biosecurity measures and some feed additive interventions impact on health and welfare of the birds, the human zoonotic _Campylobacter jejuni_ remains a significant human health issue with poultry being the primary source of human infections. This rise is despite improving biosecurity management practices on farm and through the food chain. The aim of producers is to achieve a "_Campylobacter_-free" status, or at the very least to keep levels of _Campylobacter_ below 104 CFU per gram (caecal content). Producers who manage to demonstrate "_Campylobacter_-free" status will secure a premium; therefore, innovative and effective measures to tackle the poultry industry's _Campylobacter_ problem are essential.

FOLIUM's vision is to use disruptive technologies as tools to contribute to the reduction of _Campylobacter_ in the poultry industry utilizing its innovative patented Guided Biotics(r) technology platform. FOLIUM's first product, BiomElix(r) One, is a feed additive specifically designed to selectively remove _Salmonella enterica_ from the birds by more than 99%. The proposed project is a collaboration between FOLIUM and The University of Bristol and will use the same technology platform to advance the research and development towards a product candidate that could be manufactured and commercialised after project completion.